Assessing the principal ecological strategies of trees in African woodlands and their implications for ecosystem dynamics and functionality

The student will collect field data from three different woodland types in Angola and Namibia, which will enable the first synthesis on ecological strategies of tree species in African woodlands.